Hyper-Kamiokande detector simulation and physics sensitivity studies

Hyper-K is a planned next generation long baseline neutrino experiment that will be based in Japan. Part of the experiment will involve an intermediate water Cherenkov detector which will be critical for understanding the systematic uncertainties in the CP violation measurements. I have currently been working on simulating the proposed intermediate detector geometries and optimising the reconstruction of low energy particles (1-30MeV), essential for neutron tagging as well as detecting atmospheric neutrinos. I have also been working on a multivariate technique for reconstructing the energy of muons in a version of the intermediate detector.